Multi Static RF Sensing with Active and Passive Nodes

Radar systems have developed significantly over recent years due to advances in re-programmable software defined solutions that can operate in co-ordinated networks. The clear trend is to move away from single large platforms with a monostatic radar system to a series of smaller more agile platforms, using multistatic sensing and co-ordinating the information obtained. Little work has been completed into how to utilize a combination of active and passive radar sensors and this research will aim to push new ideas within this sensing to help solve problems in this challenge. Through your research, you will develop skills in experimental radar measurements, signal processing and algorithm design, data analysis and effective communication.
The candidate will conduct innovative research on the complex challenge of utilizing multiple radar nodes in a combination of active and passive modes. These proposed radar networks have significant potential to operate in complex scenarios and still detect challenging targets. The PhD student will have the opportunity to 1) Use existing systems and develop new hardware for a radar network 2) Perform experiments with challenging targets (such as small drones) and 3) Analyse the data gathered in order to optimise the detect, track and classification of the targets of interest.